Operation of HARPS3 at the INT - request for transitional support

This proposal is for transitional operations support for the HARPS3 spectrograph at the 2.5m Isaac Newton Telescope on La Palma. HARPS3 is a high-resolution, ultra-stable, visible echelle spectrograph designed for the precise radial velocity measurements required to discover Earth-mass planets in Earth-like orbits around Sun-like stars.